Market study of the commercial viability for using cross platform data to improve consumer targeting

The proposal is to examine the market demand for building a cross platform analytics tool
which will seek to pool and analyse internet , televsion and mobile data for targeting
purposes .
The method is to demonstrate the potential for using the consumption and transaction patterns
of individual consumers in a way that delivers a more holistic approach to subscriber
profiling.
The commercial rationale will suggest that enhanced profiling can provide network operators
with a way to monetise consumer data by onselling refined analytics. These will have much
value as targeting mechanisms for advertising purposes.
Zap will use an existing draft business model and a technology demonstrator which it has
recently created to show how this could actually work in practice. It uses basic TV audience
viewing data and builds out targetable clusters which can then be used for enhanced
advertisement delivery